Next generation antibody treatments for ovarian cancer

IGEM Therapeutics Ltd aims to develop new platform technologies for creating therapeutic IgE molecules with enhanced anti-tumour activities. The Fc region of IgE has been engineered to introduce additional functionality with a view to improving anti-tumour responses, in particular for treatment of solid tumours. An immediate output of the project will be a FRa-targeting variant IgE antibody with superior anti-cancer activity. It is expected that a cohort of ovarian cancer patients who are presently poorly served by targeted therapies will be early beneficiaries of such a modality. More generally, the project addresses the pressing need to provide better outcomes for patents with solid tumours. IGEM aims to attain a leading position in the global immune-oncology market which is forecast to reach $28 billion by 2025\.